SPARC –Sustainable Parasite Control in Grazing Ruminants

Ruminant farming is critically important in maintaining the viability of rural communities and ensuring food security. Because grazing ruminants are permanently exposed to helminth parasites, efficient worm control is a requirement to guarantee their health, welfare and productivity. Worm control is largely based on preventive use of anthelmintic drugs, but excessive use of anthelmintics has led to anthelmintic resistance, which has become a global threat for effective parasite control. To mitigate anthelmintic resistance in ruminants, sustainable worm control (SWC) strategies should be adopted. The SPARC Community of Practice of farmers, farm advisors and veterinarians will identify needs, practices, barriers and drivers for adoption of SWC practices, develop a list of good practices for SWC in different production systems and regions and demonstrate them on pilot farms. National and international stakeholder networks will share SWC practices among farmers, across borders and production systems (beef and dairy cattle, meet and milk sheep and goats). Dissemination of experiences and results will be facilitated by a Knowledge Exchange Platform on the SPARC website, hosting testimonies, case studies, videos, practice abstracts and decision support tools, available in local languages. SPARC activities and results will be communicated on social media and in professional journals. Overall, SPARC will initiate a lasting European-wide multi-actor community that develops solutions together to curb anthelmintic resistance, aiding in the green transition of European agriculture